Digital Engagement with Visual Art in the 21st Century Museum: A Case Study of Tate

Proposed focus: Bridging Access to Digital Dimensions: How can
Digital Engagement successfully navigate diversifying and expanding
access to the Visual Arts for Audiences at Tate?